Productive Margins: Regulation for Engagement

The ways in which we regulate for engagement need a radical re-design. When businesses, professionals and policy-makers set up forums to 'allow' communities to participate in decision-making all too frequently community members' voices are not heard. Academic approaches to regulation are stuck in a cul-de-sac of co-regulation, which only enables relatively powerful actors to be engaged. We start from a different place. We ask: How can we harness the expertise, knowledge and passions of communities to design more effective systems for community engagement? In doing so, we aim to turn the academic and policy-maker dialogue around, from regulation of engagement to regulating for engagement.

This programme will bring together a wide range of experts to investigate and challenge how and where community engagement takes place. The experts are drawn from
- People working within communities
- Academic researchers

Researchers and communities will work together to co-produce the research programme. Together they will decide what is to be researched and design the ways in which research is carried out. Community members will be involved in doing the research and getting the research ideas out to other communities, policy-makers, service providers and businesses.

We will interact through
- A Programme Website and other digital social media to generate research ideas that meet community needs and discussion concerning the nature of engagement
- The Productive Communities Research Forum which will decide on the research agenda and design projects
- Half-yearly Festivals to get our ideas out to a wider audience of communities, policy-makers and business.

The strength of the partnership between Bristol and Cardiff universities lies in the diversity of communities we work with, from de-industrialised south Wales' valleys, to inner-city ethnic minority communities and social enterprises experimenting with alternative ways of organising. Research projects co-produced by those working in communities and academic researchers will be focused around three themes which reflect the expertise of the academic researchers:

- Mobilising neighbourhoods: examining how law, geography and the social make-up of neighbourhoods offer bridges and / or create barriers to communities engaging with policy-makers, government and business

- Harnessing digital space: experimentation with websites, social media and mobile phone technologies to create digital spaces that allow communities to harness existing expertise and develop new skills to engage in policy-making and politics

- Spaces of dissent: working in collaboration with key organisations and activists, we will identify how new understandings and practices are developed when groups offer resistance, exploring if and how these practices create new ways of engaging

Our 'cross-border' collaboration between communities and academics in southwest England and south Wales will enable us to contrast the different ways that community engagement is enabled and controlled in two nations of the devolved UK. These insights will allow us, together, to create new bottom-up experiments in community engagement.

Potential impact
Professional, government and business organisations
The programme will directly impact upon the concerns of policy and practice communities. By mapping the terrain and rules of engagement from the perspective of communities at the margins, it will influence the dispositions of a wide range of organisations. Our work will influence local government in designing mechanisms to involve citizens in decision-making on e.g. planning, use of public space, the users of housing or care services. Businesses producing digital technologies will benefit from community expertise on how technology can be utilised by previously excluded groups, producing new markets (e.g. the recent collaboration of Glynnoch Community Centre with Spacehive). Universities and teaching institutions will gain new insights into the ways in which teaching and learning can develop knowledge, confidence and expertise in diverse communities and their ability to engage as active citizens. Scientists will be able to develop new ways for scientific and community knowledges to be interwoven to challenge proposals e.g. for open-cast mining or new superstores. We expect that the Legal Services Commission and Solicitors Regulation Authority will be assisted in developing guidance on regulation relating to Deaf and hard of hearing people. The arts, such as National Theatre Wales and Bristol Old Vic will gain access to new interdisciplinary insight on engaging with communities and on place-making through theatre.

Community and 3rd sector organisations
The research programme will enable community and third sector organisations to impact upon research, engage in as well as shape the ways in which they are regulated, and to benefit from the transfer of knowledge and skills. The opening demonstration projects are devised with these purposes in mind and the knowledges they and the other projects produce will be filtered through to other organisations (for example, through the Festivals and placements). A particular focus of the organisations which attended the preliminary forum meeting was on the "legacy" of research, whether that be (for example) through enhancing their infrastructural abilities or developing softer research and developmental skills. We are committed to developing this legacy element of the research, which will be organisationally specific. Here we set out a thematic sample of the many organisations, beyond the community partners named in the Case for Support, who could be drawn into the programme through Festivals and by joining the Forum (though each may well be involved in more than one theme):

Harnessing Digital Space: Knowle West Media Centre; Bristol CAB; Citizens Advice SW; Citizens Advice (England and Wales); Action on Hearing Loss; British Deaf Association; Deaf Access Cymru

Neighbourhood and Locality: Bristol Council of Mosques, Somali Development Group, Malcolm X Centre; Racial Equality Council (Bath); Centre for Regeneration in Wales

Spaces of Dissent:Golden Oldies; Creativity works; Bath People First; Wilts and Swindon Users network; 'Silai for Skills' women's project; Barton Hill Settlement; Bristol Radical History; Bristol Refugee Rights; Bristol Hospitality Network; Bristol Energy Network; Centre for Sustainable Energy